Development of an R&D market demonstrator prototype, as an aid to fund-raising, for an ultra-low-cost, quantitative lateral flow reader platform technology - Pythia

DxTek is building a product demonstrator prototype of our Pythia platform for ultra-low-cost, quantitative, connected diagnostics. This prototype will be used to continue building feasibility data and for the key purpose of product demonstrations for fund-raising purposes. The prototype will represent a more sophisticated and robust evolution of our current minimal viable product (MVP) prototype.